Chair in Power System Engineering

The aim of this proposal is to appoint an additional professor in the field of electrical energy and power systems at The University of Manchester. Since candidates for this position cannot hold a permanent academic position in the UK, his/her appointment will increase the pool of experienced researchers working in a field that has been recognised as being not only critical to the health of the UK economy and quality of life but also below the critical mass required for a sector undergoing a major transition.